Breakthrough in Energy Storage for Transportation (BEST)

This project focuses on developing a 5kW zero carbon emissions demonstrator using novel hydrogen storage materials to produce pure hydrogen to power a conventional internal combustion engine or fuel cell. The hydrogen materials can be stored at room temperature and pressure and does not require high pressure tanks. Potential applications include automotive, defence and aviation.